Molecular events and mechanisms of Marek's disease pathogenesis

Technical abstract
The objectives of this project are to examine the molecular mechanisms of Marek's disease virus oncogenicity, specifically on the role of the Meq gene in oncogenesis; analyse the molecular events in Marek's disease virus pathogenicity; evaluate Marek's disease virus load as a measurement of vaccination efficacy in relation to the genetics of the host.